Analysis and dissipative engineering of coherence properties of single and many-body quantum systems

There has been a lot of progress in recent years in developed new technological platforms for quantum simulation. Such a quantum simulator is a device that allows for unprecedented control over the microscopic dynamics of a strong interacting quantum system. This can be used both to explore new elements of many-body physics and - by mapping important problems in other fields (such as mathematical optimisation or quantum chemistry) onto the dynamics of a quantum system, we can also use this as a new form of analogue computer.
One of the outstanding challenges in the development of these technologies is to improve the robustness of the control that we have over such systems. There is also a need to develop new architectures, where we make better use of classical control techniques to allow us to explore regimes that are currently inaccessible to these devices.
In this project, we will explore new architectures for quantum simulation, based on controlling the microscopic dynamics through measurement and feedback, engineering dissipative production of many-body states. These will both be relevant for understanding many-body dynamics on the level of fundamental science, and form the basis for new control architectures for quantum simulation.